Feynman-Kac flows and SMC algorithms for neutron transport

Monte Carlo algorithms are widely used in the nuclear industry for a range of applications, including criticality calculations, shielding problems and reactor design. Many of these algorithms are based on alternating between simulating the underlying radiation transport process and population control methods in a similar fashion to sequential Monte Carlo (SMC) methods.

The broad aim of this project is to interpret these industrial algorithms in an SMC framework, and using the SMC formalism to improve their performance. An essential first step will be deriving appropriate Feynman-Kac flows [4] to describe industrial simulation algorithms. Potential applications of such a result include

1) The use of adaptive resampling methods to guide the alternation of simulation and population control steps [7].

2) Implementation of techniques for variance estimation from SMC output [2].

3) Development of convergence diagnostics based on guidelines used in MCMC methods [5].

There is a wide range of industrial algorithms available to study, but the so-called superhistory powering method [1] is envisaged as a good starting point.

The project will involve a mix of mathematical analysis and programming, and plenty of opportunities to interact with partners in the civil nuclear engineering industry. For an introduction into relevant mathematical models and related Monte Carlo methods, see [3] and [6].

References

[1] R. J. Brissenden and A. R. Garlick. Biases in the estimation of Keff and its error by Monte Carlo methods. Ann. Nucl. Energy 13.2:63-83, 1986.

[2] H. P. Chan and T. L. Lai. A general theory of particle filters in hidden Markov models and some applications. Ann. Stat. 41(6):2877-2904, 2013.

[3] A. M. Cox, S. C. Harris, A. E. Kyprianou and M. Wang. Monte Carlo methods for the neutron transport equation. SIAM-ASA J. Uncertain. Quantif. 10(2):775-825, 2022.

[4] P Del Moral. Feynman-Kac Formulae. Springer, 2004.

[5] A. Gelman and K. Shirley. Inference from simulations and monitoring convergence. In: S. Brooks, A. Gelman, G. Jones and X.-L. Meng (eds.) Handbook of Markov Chain Monte Carlo, CRC Press, New York, 2011.

[6] E. Horton, A. E. Kyprianou and D. Villemonais. Stochastic methods for the neutron transport equation I: linear semigroup asymptotics. Ann. Appl. Probab. 30(6):2573-2612, 2020.

[7] J. S. Liu and R. Chen. Blind deconvolution via sequential imputations. JASA 90(430):567-576, 1995.